Using synthetic data and unsupervised learning methods for malware detection

In today's AI-driven world, with great innovation comes great?vulnerability.?ECG.ai is the game-changer. We offer a?tailored?cybersecurity platform for AI systems, using synthetic data?to mimic?and defend against vulnerabilities.??

We are?not just reactive, we are proactive, seamlessly integrating into?existing development processes and always staying steps ahead of threats.?As AI adoption surges, regulatory focus sharpens.?ECG.ai ensures AI?systems are not just smart, but secure and compliant.??

ECG.ai is a cybersecurity platform that secures AI systems against adversarial threats. It provides a modular API that can be integrated into the existing development lifecycle to generate synthetic data that can?be used to increase defence capabilities of AI models and simulates edge cases and novel attacks to improve model resilience. Our platform allows organizations to bridge the gap between cybersecurity and ethical AI using synthetic data to understand new threats and harden the defensive capabilities of AI models.